Cellulose microbeads for biocatalysis applications

Enzymes are widely used as biocatalysts because they offer high yields and purity, shorter synthetic production pathways, environmentally friendly products and reduced waste and co-products.

In order to reduce costs of downstream processing, improve separation and stability towards different organic solvents in a wide range of temperatures, enzymes are often immobilized on carriers. These carriers are mostly based on acrylates and styrene polymers in form of spherical, porous microparticles(200